GREATAi scale up

GREATAi is a company that makes the invisible visible. We do this through data reduction algorithms that enable important data points to stand out, giving consumers impactful information about their data. This has been applied initially to defects within lithium-ion battery electrodes, which are plagued with cracks due to fabrication and use. These cracks lead to batteries loosing capacity over time, causing a reduction in the amount of energy a battery can store. Using the GREATAi method, crack-resistant materials can be tested and appraised, allowing batteries to last longer and store more energy. We are now developing this methodology to help improve battery safety and state-of-health prediction, enabling a better understanding of how/when batteries will fail. In turn, we hope to increase the performance and safety of lithium-ion batteries, enabling the electrification of transportation and energy generation, reducing the reliance on fossil fuels and creating a sustainable future for us all.